Virtual Incident Training Simulation Platform

With the ever increasing threat of dissident terrorist action, Emergency Services are needing to adapt their current training practices for such seemingly unpredicatable events. Unfortunately recreating scenarios causes huge amounts of planning, large costs and significant disruption to these services and public life. The emergence of immersive technology such as Augmented and Virtual Reality and its use in the entertainment industry is to be transferred as a tool for readying Emergency Services for all eventualities as a viable and cost effective training solution. With current digital training applications limited in their outcomes, Evidential and the University of Salford aim to create a fully immersive and adaptable training platform which gives the User the power to create their own scenarios and introduces articificial intelligence which creates unique experiences each time. This will create a platform for collaborative training amongst Emergency Services across the world and have significant societal impact in creating a safer environment for people to live in.